The University of Manchester And Victrex Manufacturing Limited

To develop PolyArylEtherKetone polymers containing cross-linkable groups, for use as high-performance engineering materials and embed knowledge and expertise.